International Conference on Unconventional Computation 2006

The International Conference on Unconventional Computation (formerly called Unconventional Models of Computation) solicits original contributions in all areas of unconventional computation, including theory, experiments, and applications. Typical topics are: natural computing including quantum, cellular, molecular, neural and evolutionary computing; chaos and dynamical systems based computing; and proposals for computations that go beyond the Turing model.